Breaking down barriers: Improving harm reduction service engagement with anabolic steroid users

The self-directed use of image and performance enhancing drugs (IPEDs; e.g., anabolic steroids) is a growing public health concern with a recent estimate suggesting between 328,000 and 687,000 men in England currently using non-prescribed Anabolic Androgenic Steroids (AAS). IPED use is associated with multiple adverse health effects including cardiovascular (e.g., cardiomyopathy), neuroendocrine (e.g., gynaecomastia), hepatic and neuropsychiatric (e.g. depression). Given the prevalence of use and health concerns, there is a clear need for healthcare provision to meet the needs of this group, but evidence shows they are reluctant to engage with healthcare due to perceived (or actual) stigmatisation by healthcare professionals, lack of evidence-based advice and a perceived lack of appropriate knowledge amongst healthcare staff.

Harm reduction services are uniquely placed to provide initial engagement with IPED users by offering non-judgemental services such as needle and syringe exchange programmes, but they face significant challenges. Change, Grow, Live (CGL) is a Third Sector charity and the largest provider of clinical services for drug and/or alcohol users in the United Kingdom. They provide multiple needle and syringe programmes (NSP) offering clean equipment and harm-reduction interventions to injecting drug users. Originally developed for opiate injectors, NSPs have seen increasing numbers of IPED injectors accessing services, with some areas now serving more IPED clients than opiate injectors. However, a recent survey highlighted that, compared to other elements of their jobs, CGL staff felt most poorly equipped to provide advice around IPEDs. Further evidence from a workshop with CGL staff highlighted a significant need for relevant evidence-based training around IPED use.

From a client perspective, evidence shows NSP workers are often not seen as credible information sources, with IPED users preferring peer advice and specialist forums, often seeing NSPs as simply a source of equipment, rather than an opportunity for engaging with healthcare. Staff training and harm reduction initiatives therefore need to incorporate client perspectives to ensure they are adequately meeting their needs.

Staff training in this area should be evidence-based to ensure that staff can speak with authority, increasing staff confidence when engaging with IPED clients. Equally, clients should be able to discuss their IPED use openly with staff that have an understanding of potential issues and how best to manage them. Finally, to ensure the training achieves its goals of improving staff confidence and understanding in relation to IPED use and improvements in engagement with IPED clients, the training should be properly evaluated. The findings from the evaluation can then inform future training developments to improve healthcare provision for IPED clients.

This project will use a mixed methods approach to explore staff training needs in relation to IPED use and client perspectives on specialist harm reduction services. A staff training programme will then be developed and delivered across the UK by the Fellow, who has extensive experience in this area, guided by his mentors from the University of Birmingham and CGL, who are globally recognised experts in the field. The programme will then be properly evaluated and refined to provide the basis for in-house training for CGL, ensuring they can continue to provide appropriate training beyond the project timeline. The Fellow will also produce two scientific papers for publication and present findings at both national and international conferences.